INtegrated Spectroscopy and Photonics for Increased productivity and Resource Efficiency in MEDicines manufacture. (InSPIREmed)

The scope of photonics techniques in pharmaceutical manufacturing is broad and continuously expanding. The InSPIREmed Grand Challenge project seeks to exploit advances in photonic sensing across all stages of medicines manufacture with the aim of reducing waste and energy usage and increasing process yields. This will be accomplished by bringing precision sensing to the process to enable real time monitoring of key parameters. This sensing will include techniques such as advanced Raman and mid infrared spectroscopy, in line particle analysis and machine learning. Led by **Fraunhofer Centre for Applied Photonics (FCAP)**, who are nationally leading in taking emerging photonics techniques to use in the field, the project brings together two other research organisations. The **National Physical Laboratory (NPL)** will bring their validation, verification and calibration expertise together with digital integration into different platforms. The **University of Strathclyde** (**UoStrath)** will provide expertise on the state-of-the-art of process analytics through the Centre for Process Analytics and Control Technology (CPACT). Through CPACT and the Centre for Continuous Manufacturing and Advanced Crystallisation (CMAC), **UoStrath** will provide opportunities for engagement with global pharmaceutical companies, innovation centres and technology providers, vital to building the consortium for the full proposal. During this initial consortium building phase, the team shall host two workshops -- one in-person in Glasgow, and a second online meeting to give as wide a reach of sector stakeholders opportunity to look at what emerging photonic technologies can bring to their particular platform.